High efficiency END-to-end (HiEND) Project

The High Efficiency END-to-End (HiEND) project addresses the ability of AM to operate as an effective manufacturing route for mid to mass market by proving a viable business/manufacturing model for producing 50,000 units p.a. for our target product within 3-5 year. Once completed we expect to be able to redefine the boundaries of AM capability and the component features that will make it a attractive process. Successful proof is not only that the number of units can be produced but includes achieving production at a competitive cost, quality and with an acceptable performance envelope.